Minimising adverse effects of conservation: Ecological effects of restoration of salmon carcasses to upland streams

Studentship strategic priority area: Sustainable use of natural resources
Keywords: Salmon, phosphorus, food web, fisheries, macroinvertebrate

Abstract:
Is it possible to boost declining salmon populations by adding fertilisers to spawning streams to replace nutrients previously supplied by decomposing adult fish? Or does this cause eutrophication problems downstream? This multidisciplinary PhD will provide the scientific data needed to inform this debate. It will combine fieldwork with laboratory analyses, ecological theory with largescale field experiments, and practical conservation management with development of policy.